Adaptable Design for Low cost, Efficiently Reconfigurable Offshore Wind LIDAR

This project seeks to reduce the costs of offshore wind by targeting the wind monitoring infrastructure used at multiple stages of wind energy projects. By developing a factory adaptable laser wind sensor design the costs of such remote sensor systems can be reduced - by using a modular approach to the subsystem design, maintenance and down time costs can be reduced. The outputs from this project will include field demonstrators of different wind profilers set up for different applications. These wind profilers are based on LIDAR - (LIght Detection And Ranging) and the project brings together wind LIDAR developers, optical product designers, ruggedised optical instrumentation engineers as well as the wind industry end user. The project will make use of wind energy test sites in the UK and also in Germany - where a parallel project - looking at wind LIDAR vertical profiling and validation methods is being set up.